Combustor Optimisation through Material Breakthrough in Additive Technology (COMBAT)

Industrial gas turbines are vital for power generation, industrial heat, and energy systems, but key components like combustion chambers face extreme temperatures and mechanical stresses, particularly at welded joints. Cracking in the chambers reduces the usable lifetime of these turbines, forcing industrial users to invest in new plant and machinery rather than using profits to invest in the renewable energy transition.

This project explores a transformative approach: using additive manufacturing with a novel, high-temperature metal superalloy to produce monolithic, weld-free turbine components. By eliminating weld joints and optimising the material and printing process, the project aims to create components that are stronger, more reliable, and longer-lasting.

This feasibility study will combine small-scale test builds, mechanical testing, and advanced simulation to predict and control performance before producing an industrially relevant demonstrator. Heat treatment and post-processing will be optimised to maximise high-temperature strength, while independent testing will validate performance under realistic operating conditions.

The benefits are wide-ranging: extended component life, reduced maintenance, faster production, less waste, and lower environmental impact. Lessons learned will also inform future applications in aerospace, defence, and industrial heat systems.

By combining materials innovation, precision manufacturing, and rigorous testing, this project aims to demonstrate the potential of additive manufacturing for high-performance turbine components, positioning the UK at the forefront of sustainable, advanced energy technologies.